Project "TargetSolver": Solving performance problems for hospitals and manufacturing

The delivery and organisation of healthcare is highly complex and expensive. Hospitals and
other healthcare providers are struggling to cope with service targets and outcomes in the face
of this complexity, budget cuts and unfavourable demographic trends.
Warwick Analytics provides novel techniques for healthcare providers to detect underlying
systems problems and bottlenecks in a broad range of processes, eliminate the root causes of
the problems and optimise them. Its proprietary technology can detect and isolate problems,
even when data is incomplete or the pathway unavailable, a frequent scenario in healthcare.
Pilot studies in the University of Warwick have had significant successes to date, even with
the technology in its current form, turning one UK hospital from one of the worst performing
for stroke to one of the best, in just 12 months.
The technology has its roots in manufacturing and quality management of complex products.
For manufacturing, the benefits are safer, lower-cost production with fewer recalls and better
environmental footprints. For healthcare, the benefits are greater efficiency, a better use of
equipment and resources, lower costs and better outcomes and ultimately healthier patients.
The Project aim is to build on the firm foundations of the university research, to further
validate and replicate the techniques and to turn them into a basic bench type of software
prototype. Successes here could help to propel the Company and could have significant
benefits for UK healthcare and manufacturing within 5 years.